The University of Manchester And Farfield Group Limited

To develop Dual Polarisation Interferometry (DPI) for characterising thin film coatings of bio-mimetic and anti-biofouling surfaces for application in health care and biotech industries.